Portable Track Geometry Measurement System

Rail incidents can take many forms and can results in many different types of intervention from temporary speed restrictions to full track closures. Many incidents either result from or cause track damage and in order to remove any speed restrictions or track closures engineers need to be confident that the track is in a safe condition. It is therefore common practice after many incidents where track damage is suspected or track repairs have been undertaken for Track Recording Vehicles (TRVs) to be required to run the track before passenger or freight vehicles are allowed to run the line again. However, the availability of these vehicles can cause significant delays to line reopening or removal of speed restrictions.

MoniRail has developed an in-service track monitoring system that can be permanently fitted to passenger vehicles and is currently on trial with Network Rail (NR) in Scotland and also fitted to 2 Eurostar vehicles on HS1\. One potential use-case for the permanent system is for speedier removal of speed restrictions. However, even with the fixed solution delays are likely as track monitoring systems are only likely to be fitted to 1/3 to 1/2 of all vehicles, approx 1500 of 5100 vehicles.

This project aims to overcome these delays by providing track engineers with the first ever portable dynamic track geometry measurement system by modifying the permanent solution into a portable one that can be temporarily fixed to vehicles along with a lineside sensor array that can provide additional safety critical track information to the engineer. This solution will therefore provide immediate track information to track engineers such that can make informed decisions about the safety of the track and to what extent speed restrictions can be lifted or line re-opened.